S3DTV Pipeline

Workflow and tools for stereoscopic TV programme production

The project will develop and test technologies for robust, efficient and increasingly automated methods for the shooting, postproduction, checking, verification and correction of stereoscopic TV. The outcomes will be a pipeline and processes for S3DTV, tools and extensions to the MXF standard.